The University of Leeds and LBBC Limited KTP 22_23 R5

To significantly improve management productivity by changing employee culture to support systems integration and the introduction of novel digital processes.